DIssimilAr Material integration through Additive maNufacturing Development - DIAMAND.

The DIAMAND project will seek to develop advanced hybrid joining methodologies through additive manufacturing techniques to create metallic structural joints and validated powder bed Nickel alloy components joined to Titanium substrates.